Divertor Spectroscopy in the MAST-Upgrade Tokamak

The project is to work on the diagnostic analysis of the MAST-Upgrade fusion device, being commissioned at the Culham Centre for Fusion Energy (CCFE). Mechanisms related to particle and power exhaust with a novel Super-X divertor using sophisticated diagnostics to explore the complex interaction between the plasma, solid surfaces, atoms and molecules in the divertor region, will be investigated.
The project is to participate in the collection of spectral information from experiments in MAST-Upgrade using grating spectrometers, filtered cameras and other instruments. A principal aim is the interpretation of the spectral measurements using atomic models and data from the Atomic Data and Analysis Structure (ADAS). A second aim is to use interpretative transport modelling codes (especially SOLPS and DIVIMP) to collate and interpret the role of atomic and molecular processes governing the fluxes of heat and particles to the divertor plasma-facing surfaces, and to characterize the plasma conditions (electron temperature, density, impurity species temperature) in the divertor region. Engagement with pan-European modelling teams will be necessary to fully develop the work.